Self-assembling organic semiconductors for inkjet printing

Funding is sought for a research visit of Prof H. Brisset to Hull during a sabbatical. The aim is to continue the collaboration of the two materials groups and direct research towards a new exciting common goal The mutual complimentary expertise, that of Prof Brisset in the design of new materials for advanced uses in inkjet printing and that of the Hull group in mesomorphic systems is to be utilised to arrive at a new class of printable self-aligning semi-conducting materials.